Abyssal megafaunal resilience to deep-sea mining

This project will evaluate ecosystem resistance and resilience to disturbance from seabed mining in the Clarion-Clipperton Zone (CCZ) of the Pacific. It will focus on the community ecology of benthic megafauna, an important group in deep-water systems and a group that will be an important component of baseline assessment and monitoring.